A novel approach to manufacturing lasers using ultrafast laser welding

This is a PhD research project in Physics. Ultrafast (picosecond, femtosecond) pulsed lasers have enabled welding processes to directly join highly dissimilar materials combinations (e.g. glass and metal). Such welding was previously thought to be impossible due to the very large difference in thermal expansion coefficients and hence thermally-induced cracking. From initial proof-of-concept experiments, Heriot-Watt have been working with Leonardo MW to convert the process into a robust manufacturing process, with a particular focus on welding borosilicate glass to Aluminium alloy Al6082. This industry-sponsored PhD project will build on this earlier research, focused on the application of such processes to the manufacture of a laser system. The use of this technology has important advantages, in particular removing the requirement for adhesives within the laser cavity. The proposed welding approach will also help to convert laser manufacturing from a skilled assembly process to a much lower cost automated manufacturing process.